Chocolate production scaling

Doisy and Dam are an award winning organic chocolate company seeking to meet a production increase driven by their immediate market success and imminent launch of a milk and white range - from 350kg/day to 700kg/day. Identifying the most cost effective and risk free approach to increase production via expert insight and recommendations will be highly valuable in highlighting which route to adopt to increase production for the short term. A long term production road-map will also support the stable and continued growth of our brand as part of the £1.3bn UK chocolate industry.